Quantum-Safe Cryptographic Algorithms

Quantum-Safe Cryptographic Algorithms
In this project I will be investigating NIST's approved list of quantum-safe cryptographic algorithms, drawing comparison to the classical cryptographic protocols on which secure internet communication currently relies. I aim to gain an understanding of the primitive lattice problems from a mathematical perspective and show how they form the basis of the NTRU system. I will be concerned with algorithms used to generate digital signatures, and those used to securely exchange a key for symmetric encryption. The impact of the research will be to contribute to the knowledge we have on post-quantum cryptography in order that we are better prepared for the inevitable overhaul in network communications that will occur upon development of a sufficiently powerful quantum computer. To preempt the research on post-quantum cryptography, I will begin by investigating proposed algorithms for secure electronic voting and auctions, with emphasis being on publicly verifiability. Relevant EPSRC research areas are "Digital security by design", "Quantum devices, components and systems", "Quantum technologies", and "Theoretical computer science".